Queen's University of Belfast and Creative Composites Limited KTP 2022-23 R5

To develop advanced and innovative manufacturing tools and processes in sheet moulding of composite materials to secure new markets.